Interrogating the relationship between tumour microenvironment and its infiltrating immune cells in high-grade serous ovarian cancer

Ovarian cancer is the fifth leading cause of death from cancer amongst women and leads to over 4000 deaths each year in the UK. Although 80% of patients initially respond to chemotherapy, the majority will, unfortunately, develop resistance to currently available treatment options and suffer a recurrence of the disease. The mechanisms underpinning the acquisition of drug resistance are far from being fully understood. Therefore, it has become increasingly clear that identifying new approaches for treatment is important in the management of this disease.

One of the most interesting areas of cancer research is how our immune system fights cancer, but such "immunotherapy" has been poorly effective in ovarian cancer to date. To understand and overcome this, we will collect ovarian tumour tissue from 30 patients both before and after chemotherapy and use modern sequencing techniques to analyse the gene profiles of individual tumour and immune cells. In this way we hope to be able to identify how tumour cells become resistant to chemotherapy and immune control. We will use our research findings to develop new therapeutic approaches to overcome this. As such we aim to identify new treatment opportunities for women with this very challenging disease.

Technical abstract
Tumour biopsies will be obtained from 30 patients with HGSOvCa at diagnosis and after neoadjuvant chemotherapy at definitive surgical intervention. Following tissue digestion, millions of cells will be dissociated into a single-cell solution. Tumour infiltrating immune (TIL) cells (CD45+) will then be magnetically selected from the tumour microenvironment. The single-cell sequencing technique, Drop-Seq, will analyse both the tumour (CD45-) and TIL (CD45+) populations. Here, 2000 individual cells are suspended in droplets containing barcoded oligonucleotide beads and lysed in situ in preparation for next generation sequencing. Bioinformatic analysis will determine the specific transcriptome of individual cells by analysing up to 10,000 reads per cell. This will profile the heterogeneity of tumour and TIL populations, identifying the most highly expressed transcripts. These findings will be related to clinical outcomes, such as chemo-resistance, disease recurrence and survival.

Major findings will be further investigated by analysis of protein expression using multi-colour flow cytometry to detail the pattern of lymphocyte memory phenotype, co-stimulatory status and activation status. Immunohistochemical and immunofluorescence staining will validate our results by detecting highly expressed proteins in the primary tumour tissue. Multiplex immunostaining will acquire additional information on RNA expression: key markers for tumour and immune cells will visualise the proportion and location of differing infiltrating immune cells in relation to certain tumour cell populations. This will enable us to study the relationship between tumour cells and specific immune infiltrates.

Finally, immune cells will be isolated from the tumour bed using flow cytometric sorting and co-cultured with primary tumour cells. A range of functional assays, such as cytotoxicity and cytokine analysis, will investigate the capacity of different immune cells to respond to tumour tissue.

Potential impact
Two thirds of patients diagnosed with HGSOvCa are found to have widespread disease involving multiple abdominal organs at presentation. A recent randomised controlled trial (Kehoe et al., Lancet 2016) has shown that 50% of patients who underwent treatment for ovarian cancer were deceased at twelve months. In fact, only one third of patients were still alive at eighteen months.

Although the nature of the immune cell infiltrate in ovarian cancer is known to have an important impact on clinical outcomes, the roles of specific immune cell subsets remains unclear. Adoptive T-cell therapy and immune checkpoint blockade have been attempted in patients with ovarian cancer, yet the overall treatment outcomes remain disappointing, primarily due to the lack of understanding in how the tumour microenvironment influences the function of the immune infiltrate.

It is therefore essential that we develop a greater understanding of the nature and composition of the tumour microenvironment and how this modulates the function of the tumour infiltrating immune cells. Obtaining an appreciation of the important mechanisms of immune evasion will lead to the possibility of successfully implementing novel immunotherapy regimens.

This research project aims to provide the most comprehensive single-cell analysis to date on tumour and immune cell heterogeneity and transcriptional profile in ovarian cancer. Tumour-related profiles will be correlated with immune response in order to investigate the potential of immune cells to respond to tumour tissue and explore whether immunotherapies can be utilised to improve the management of these patients.

Scientific and clinical academics, including gynaecologists, oncologists, immunologists and geneticists, will benefit from our analysis of tumour and immune heterogeneity, both explored at the single-cell level and correlated for the first time in such detail. Our use of the recently developed sequencing technique, Drop-Seq, will provide novel data on the transcriptomic profiles of the tumour microenvironment prior to and following chemotherapy treatment. The acquired insight of chemo-resistance and immune evasion will allow experts to determine if immunotherapies can be better employed to treat ovarian cancer and improve clinical outcomes. It will provide greater understanding of disease progression and insight into the possible reasons for treatment failure in HGSOvCa. This has the potential to improve clinical outcomes and enhance patients' quality of life. Major findings from this project may allow the development of novel immunotherapies and revision of current regimens, influencing local, national and international guidelines to accommodate such amendments.

Professionals involved in the project will develop skills in performing single-cell sequencing and bioinformatics analysis. Our published findings would be of great interest to other researchers exploring single-cell sequencing techniques.